Therbine

"Nemein is an awarding winning multidisciplinary engineering company with a primary focus in downhole oil and gas exploration, with extensive experience of high temperature and thermal management, shock and vibration knowledge associated with wireline, coiled tubing and drilling equipment.

The innovation, Therbine, aims to give a cost-effective alternative system to electrochemical batteries through novel energy harvesting and storage. The aim is to improve downhole oil and gas operating temperature range, longevity and number of charge cycles, as well as reducing costs. Total energy density is not the current focus as with many battery developments. This potentially gives benefits in terms of safety, as the method proposed will have no risk of explosion.

The primary market is global downhole oil and gas exploration where lithium batteries are presently used but limited with respect to temperature rating, safety and the logistics of shipping, storage and disposal."